UNIQUE STEAM TO POWER GENERATOR SYSTEMS FOR DECENTRALISED THERMAL PLANTS AND SMALL WASTE INCINERATORS

Nigeria and other ODA countries have limited and unreliable grid electricity supply which limits industrial growth and productivity. As a result of power intermittency and being offgrid, many industries are reliant on highly polluting costly diesel generators.

Heliex Power manufactures a unique energy recovery technology based on twin-screw steam turbine, which is easy to retrofit, install and operate in industrial applications that produce waste heat. Saturated wet steam is common in these thermal processes, and industries benefit from a Heliex TST unit as its innovative expander technology is unique in working with saturated wet steam to generate power.

Current version of Heliex has sold over 85 units across Europe, but requires reliable grid connectivity to operate, and so is unsuitable for ODA countries. The aim of this project is develop the electrical and control systems to allow offgrid/decentralised operation. Project developments include modifications to the electrical part of the unit, its control to the new system requirements, modifying steam components as identified during an engineering review, plus testing and certification of the equipment.

The solution offers an alternative to replace or reduce the power generated from diesel generators by industry with clean power generated by the Heliex unit. This cost-effective solution will also make it affordable for industrial customers to run their factories, especially with the removal of government diesel subsidies in Nigeria.

Long term, Heliex with our local distributor in Nigeria, and in other ODA countries will further promote the installation of our equipment in industry significantly reducing carbon emissions.